Learning Amidst Disinformation and Social Conflict: Young People and Teachers Co-Constructing Curriculum through Transnational Dialogue

This participatory qualitative research aims to address the growing gap between young people's lived experiences and their schools' citizenship-relevant curriculum practices, in the contrasting contexts of England, Croatia, and Canada. In this rapidly changing world, inundated with instantaneous but unreliable information and images, existing approaches to teaching about controversial and sensitive issues may not engage with students' myriad situated experiences, strong emotions, or digital cultures. Young people's understandings-garnered from globalized digital media as well as their own localities-often remain disconnected from official school curriculum, which continues to emphasize a static, single-story, universalized knowledge base. The need for new solutions has become urgent amid the rise of online hatred, disinformation, conspiracy theories, polarised public debate, direct and structural violence, and disengagement from democratic governance.

As co-participants with researchers in collaborative inquiry and dialogue, students and teachers in each local setting will co-construct new educational projects that facilitate meaningful mutual engagement about the difficult and divisive issues and the media sources the youth consider important, mindful of the constraints surrounding teachers' work. First, arts-oriented inquiry will elicit young people's and teachers' experiences, to reflect on the burning conflictual issues and (dis)information sources shaping youths' learning in each community. Next, teachers and students will exchange and discuss concerns with co-participants at other schools, within then across countries, learning through their differences in school ethos, curriculum, political cultures, identity formations, and patterns of contemporary and historical violence. Eventually, students and teachers will co-create new pedagogical materials to tackle locally relevant divisive issues through informed, inclusive, and creative engagement. This pragmatic collaboration will yield rich, practical, context-responsive pedagogical case studies and transnational dialogue, shared through an interactive website. This will enable the project team to elaborate new principles and exemplars of education that can meet contemporary challenges to democracy and peace.

At the heart of our project is the facilitation of an in-depth, transgenerational co-construction process between teachers and their students, to identify locally relevant divisive issues and devise pedagogic approaches that can be trialled in each school. This process will be informed by inclusive local and transnational dialogue among young people and their teachers in their schools and between young people internationally, and between teachers. This collective theory-and-practice-building takes seriously the idea that young people are experts in their own lives and that teachers and curriculum-makers may not readily understand youths' perspectives on many of the issues that affect them. By acknowledging that young people are 'differently knowledgeable' about online media, and foregrounding students' own interpretive frames (Cook-Sather, 2002), the approach will disrupt some of the adult assumptions and knowledge gaps that may limit pedagogic possibilities (Simon, 2012). Attending to the diverse experiences of students in differing contexts will also enable the project to develop pedagogic strategies that build on the intersectionality of their identities.